Intimacy, Dialogue, Power: Creative community practice and imaginations of citizenship in Malawi, India and the UK

This interdisciplinary project works between the fields of
applied theatre and development studies, examining the
relationship between creative drama workshops and
engagement with citizenship and political discourse. In this
Practice led Research project, I will work with three case
study groups during weekly drama workshops: female
prisoners in Malawi, lower caste rural young people from
Bihar, India and refugees in the UK. The project will look at
participants' experiences within and outside the workshop
space in order to explore the relationship between
embodiment, learning and dialogue that occurs. Queer
theory and research methods are used to articulate the
creative workshop space where normative relations between
the self, others and space are suspended, allowing for
embodied dialogue to happen. This queering of time and
place allows participants to make visible and examine power
structures which constitute our world. The experience of
playing with, embodying and dialoguing with power in this
queer space impacts participants' actions outside the
workshop space, through political subjectivities and acts of
citizenship.